How Nutrients Shape Plant Roots: A Spatial Analysis of the Signaling Networks that Control Root Responses to Phosphorus

How Nutrients Shape Plant Roots: A Spatial Analysis of the Signaling Networks that Control Root Responses to Phosphorus